Addie: A healthtech productivity app improving the mental health of people with Executive Dysfunction.

Addie is a UK-registered HealthTech start-up company developing an AI-powered productivity app specifically for the 12M adults in the UK (1.46B globally) who suffer from executive function deficit (EFD).

Our solution has been validated-by-experience by leading clinical EFD experts, including Dr. Stefan Ivantu, Dr. Tony Lloyd (CEO of the ADHD Foundation), and Dr. Pawan Rajpal.

Whilst the personal productivity market is mature, the specific niche that Addie will serve is under-served and has huge growth potential. There are no direct competitors offering the aggregated functionality provided by our solution.

Through this 6-month research project, we will develop an ALPHA prototype platform which will complete our validation programme and trigger the commercialisation of the business. The project will stimulate sustainable economic growth in UK through business led innovation.